Reinjection of brine to maximise sweep within CO2 storage reservoirs

The PhD project will involve exploring the evolution of CO2 as it spreads through subsurface storage aquifers, focussing on the partitioning of the CO2 between mobile, capillary trapped and dissolved states, and exploring how these vary with the architecture of the reservoir.